The University of Nottingham And A-Gas (UK) Limited

To develop a process capability for the separation of new refrigerant HFO-1234yf and common refrigerant gasses using industrially available separation techniques.